A complex picture: What are the 'unwitnessed labour' experiences of social art practitioners?

This PhD seeks to explore the work-based experiences of creative practitioners who
identify as first generation arts workers and to visually and textually document the
instances of unwitnessed labours in their social art practices.

Arts Council England's current 10-year strategy Let's Create includes the ambition that
"everyone can develop and express creativity throughout their life" (Arts Council England
2020). Opportunities to creatively engage can take a range of forms, from single
workshops to extended programmes, there is a wealth of research focused on evaluating
the uses and/or benefits of social art practice (also called community art, arts for health,
creative engagement) and the ways it can support connection, wellbeing, enjoyment and/
or cohesion in a range of settings including health, criminal justice and community (All Party Parliamentary Group on Arts, Health and Wellbeing 2017, Fancourt & Finn 2019).
This research proposal was developed in Autumn 2023 for an application made to Manchester
Metropolitan University to work with Dr Dani Child. Dr Child is moving to take up a position
with the University of Manchester on the 1st August. I am therefore making this application
with the ambition to move to the University of Manchester to undertake my PhD study and
bring my successful AHRC NWCDTP award for full PhD costs with me.
Images of this work feature on funder and commissioner websites, publications and social
media channels communicates outcomes of success, celebration, diversity and the
vibrancy of this work (Arts Council England n.d.) all of which are valid but only tells a
selected aspect of the story. What is noticeably absent is commentary which
acknowledges the creative, emotional, managerial and administrative labour of the
creative practitioners leading these projects. This labour is often unwitnessed by funders
and commissioners and therefore questions arise around the potential for
misunderstandings and an underestimation of the complexity and quantity of work involved
in social art practice to occur. Research which specifically focuses on exploring these
types of hidden labour is gaining traction (Belfiore, 2021, Collard-Stokes & Irons 2022,
Naismith 2019 & 2021, O'Connor 2022) and it is this area of investigation to which this
PhD proposal relates.
Visual documents of people at work are plentiful within the post war era and offer insights
into the environments, labour conditions and testimonies of workers. Visual and written
accounts focus on a range of concerns including commemorative (Friedlander 1987),
investigative (Toynbee 1971 & 2003), exploratory (de Botton 2009) and documentary
(Baichwal 2006, Broomfield 2009, Hedges & Beynon 1982, Penn 2009, Terkel 1972).
Hope & Richards (2013 -) offer an extensive exploration of work across the Manual
Labours project, but there are few, if any which focus on the unwitnessed labour of
creative practitioners in relation to social art practice specifically. Using photography,
drawing, moving image and text based artworks my own arts based research has explored
facets of work through the lens of labour and production (White shirt 2003), innovative
technologies within research engineering (digital making 2011), manufacturing (Init 2016),
environment (Studio 2015-2016, Office 2016) and task analysis (Postures of Making
2017). My current (unpublished) body of work House of Naismith (2022 -) is a focused
critique of arts structures and the problems inherent in the ideology of meritocracy.
Current research indicates that creative practitioners experience a lack of support,
resources and appropriate levels of renumeration in social art practice projects (Belfiore,
2021, Collard-Stokes & Irons 2022, Naismith 2019 & 2021, O'Connor 2022). Matarasso
(2019) describes the vulnerability of professional artists working in community art, and
more recently with Goldbard (Goldbard & Matara